Data mining and computational analysis of large-scale metabolic networks

Technical abstract
The Theoretical Systems Biology research aims at the identification of patterns in biological data. We develop and apply appropriate computational approaches such as new statistical methods and modelling helping to better understand the overwhelmingly complex biological systems. A focus is on the analysis of proteomics mass spectrometry data and metabolic networks.